Making Non-readers Read: using stylistic analyses to explore the literary engagement of low-attainers in Key Stage 3

This project will compare the stylistic sophistication of children's literature with texts commonly set by
the KS3 curriculum through a variety of stylistic analyses. It will address how some texts engage, or fail
to engage, the target readership of Year 7 students, particularly concerning low-attainers within that
cohort.
I shall begin with a comprehensive analysis of a variety of children's texts, selected for their stylistic
salience, critical acclaim and existing popularity among the target audience of 7-12 year-olds. Building
on my MA dissertation, I aim to identify recurrent techniques that help children of this age engage with
literature, such as personalised narrators, familiar characters and viewpoint. As academic study on
this material is virtually non-existent, this work in itself will be ground-breaking. I shall then apply the
same analyses to texts commonly used on the KS3 curriculum (including pre-1914 material) to
establish whether contemporary children's literature offers a comparable degree of stylistic
sophistication. I shall assess the stylistic complexity of both sets of material and examine whether
stylistic features are key to engagement and understanding for Year 7 students. This will enable me to
consider whether some aspects of KS3 English might be as effectively addressed through
contemporary children's literature, and whether this would increase engagement in schools,
particularly among low-attainers. I will then test these findings with a pilot study of interviews with Year
7 students.
This is a logical continuation of my existing research, in which I have consistently taken a stylistic
approach to literature for 7-12 year-olds, as stylistics offers a unique way of assessing engagement by
focusing on reader-response. The University of Nottingham has an established reputation in the field
of stylistics, with leading experts such as Peter Stockwell and Violeta Sotirova, who has relevant
experience conducting reader-response based research.